Neuromorphic-Digital Intelligent Systems

Future AI systems will comprise multiple neural networks of different architectural types and paradigms. These future systems may contain multiple autonomous AI components that continually learn collaboratively and communicate with each other to derive knowledge based on a combination of data/sensor inputs. Currently, most AI is built on transistor-based hardware. Therefore, we might begin by envisaging future complex intelligent systems based on our current understanding of digital artificial neural networks (ANNs), whereby communications between collaborating components would be digital and conform to Von Neumann architecture. As neuromorphic technologies become reality, future AI systems are likely to include spiking neural networks (SNNs) working in conjunction with the well-established digital world. Furthermore, the adoption of neuromorphic computing is likely to be incremental, with the emergence of hybrid systems that maximise the advantages of neuromorphic SNN approaches (energy reduction, memory integral to neural processing, efficiency through temporal sparsity, high fidelity neuromorphic data) and digital ANN alternatives (abundance of digital data, existing deep learning algorithms using established back propagation, cloud provisioned GPUs and CPUs, established programming models). This hybrid approach is likely to remain because, unlike biological intelligence, machine intelligence will need to interact directly with both the digital (online) and physical (real) worlds.

This research project will explore the gap between these different technologies at the software layer. It will investigate ways to optimally combine them, for example by learning mappings between different types of representation and learning paradigms.